Newton Fund - Insect Based Protein Production

This project aims to address the challenges of increasing rates of waste production, high demand for food and

growing pressures on Brazil’s farming land through an innovative efficient recovery of high value compounds

using Hermetia illucens (Black Soldier Fly). Its objective is to provide a process to transform organic waste into

proteins and lipids which is lean, economically feasible and reproducible at different scales. The technology will

be applied primarily to animal feed with the prospect of expanding into other sectors such as cosmetics, paints

and lubricants. Results of this project will contribute to establishing large scale rearing of H. illucens through

the development of organic residue processing strategy and sustainable product recovery using closed loop

processes in 'mild' conditions. The project will combine the knowledge capacity of the UK with practical

experience and favourable legislative conditions in Brazil to understand the scalability of H. illucens rearing.

Knowledge gained will be used to develop the partners’ operations and engage further partners including

Brazilian farmers and small businesses, contributing to Brazil's economic development and citizens' welfare.